Muddy Waters, Africa's uncharted forest ecosystem

This project will assess the global importance of seasonally flooded "white-water" forest in the Congo Basin and summarise the main ecosystem functions and threats to the forest.